Developing Virtual Reality Exposure Therapy for treating social anxiety in people who stutter

The research problem and scope of the project: Research objective
The main objective of the current project is to develop a form of Virtual Reality Exposure Therapy (VRET) specifically adapted for the needs of people who stutter (PWS), and to examine whether it is also effective at reducing levels of social anxiety. Another aim of the project is to understand whether this form of therapy can be delivered in a self-led format that can be performed outside the clinic using existing off-the-shelf technology.

Research questions:
1. Can VRET be used for PWS to reduce social anxiety, both subjectively and physiologically? More precisely,
a. Can VRET be effective for PWS with varying levels of social anxiety, both clinical and non-clinical?
b. Can VRET reduce the cognitive-behavioural processes, including anticipation and gaze avoidance, associated with the maintenance of social anxiety?
c. Is baseline social anxiety associated with symptom reduction?
d. Are physical and social presence associated with symptom reduction?
2. Is self-led VRET as effective as therapist-led VRET? In addition, can self-led VRET emulate the level of therapeutic alliance experienced in therapist-led VRET?
3. Does a reduction in social anxiety persist over the course of six months?

Work that has already been carried out: Feasibility reviews of available technology
I have conducted a thorough review of available technical applications and hardware that would allow for conducting this project. As a first step, two main ways of creating virtual environments were compared - computer-generated versus
360 degree video of real environments. The criteria of choice were based on increasing the likelihood of achieving the research aims. Having tested both 360 video and Unity (using C# to program), and comparing the
arguments for and against, I have decided to use 360 video, as this modality offers greater presence with more realistic interaction with characters within VR as well as an easier set up. I also compared a variety of commercially available VR headsets that will be used to conduct the current VRET trial. Based on this review, I decided that the best option for current VRET trials is to use the HTC Vive with integrated aGlass eye-tracking. Whilst the Samsung Gear VR is most similar to the technology that I envisage this therapy using, there is currently no way of measuring eye gaze. The HTC Vive also offers better image quality and a more immersive VR experience at a reasonable price.

Programme of work: Phase 1
Creation of virtual environments
The situations replicated in virtual environments will depend both on information gathered from the literature review and perspectives gathered during focus groups. The final selection of these environments will include a variety of situations to replicate real-life social anxiety as closely as possible. Situations will reflect a variety of challenges including speaking to individuals/groups and receiving positive/negative/ambiguous feedback. Furthermore, situations will be developed in such a way as to elicit the cognitive-behavioural processes of anticipation (e.g., speech planning periods before curtains rising to reveal audience). Virtual environments will be presented using 360 video, filmed using a 360 Ricoh Theta camera. 360 video has a number of advantages to computer-generated environments including increased presence and ease of creation. Creation of these virtual environments will use a double diamond approach. The literature review to date and my research plan has covered both the Discover and Define phases. In the development phase, I will gather views from various groups (e.g., PWS, psychologists, clinicians and speech-language therapists) to support the design process of my environments. From that I will create numerous virtual environments as proofs of concept.